Novel synbiotic to address weight loss

indigenous species and strains of bacteria that make up the human microbiome, providing
greater insight into the role of gut microbial flora. This has generated interest in the
development of synbiotics to modify the human microbiome to support weight loss as part of
a diet and exercise weight-loss program. Obesity has an adverse effect on health, leading to
reduced life expectancy and increased health problems. It is closely linked to the rise in
metabolic syndrome – the combination of risk factors that increase the risk of developing
coronary heart disease and stroke.
A reduction of 10% body weight can have a major influence on blood pressure, cholesterol,
insulin resistance and other components of the metabolic syndrome. Lifestyle approaches to
weight loss have proved to be unsuccessful in ~80% of patients. A typical dieter attempts 4
diets per year.
Gut microbiota can modulate adiposity by changing the expression of host genes that are
involved in fat storage and oxidation. OptiBiotix has identified probiotic strains and prebiotic
ingredients with the potential to moderate energy harvest and gene expression to impact on
host adiposity and bring major health benefits. OptiBiotix plans to develop proprietary
formulations of synbiotics which could be incorporated into dietary supplements to induce
and maintain weight loss.